Primo Playset - Kinesthetic Educational Tool Teaching Programming Logic To 4-7 Year Olds

The Primo Playset is an engaging, tactile and kinesthetic educational tool, intuitively using a
child’s natural curiosity to teach programming at an early age. Aimed at early learning
environments, with no dependency on written language, it teaches algorithms through
discovery and physical play, by chaining together pieces on an interface board. Each piece
symbolises an instruction: turn left, right, move forward, repeat, causing Cubetto, a little
robot, to perform ever more complex sequences of actions. This forms the basis of a complex
ecosystem, built with open technologies, that fosters the creative “hacker” culture in future
generations, offering significant economic, societal and technological benefits. Open sourced
using the Creative Commons license[2], the Primo Playset allows schools and children to
fully exploit and share their modifications and derivative works.
Teachers who’ve tried our early proof of concept are excited, here’s what they have to say:
Primo is an innovative way to introduce learners to programming, [..] Although designed for
young learners, I have seen pupils with a range of special needs [..] immediately engaged and
focused when using it
John Galloway, ICT/SEN and Inclusion Teacher
The beauty and simplicity of this programmable toy is exactly what i am looking for to
encourage and promote the logic of coding in our youngest learners
Amy Dugre, Willows Community School
We are so excited to be a customer of Primo as they are the first company to develop a robot
for the early childhood market. Young children need a hands on product that will produce
immediate results so that it can hold their interest. It also helps build their cognitive skills and
allows them as young children to be creative
Anne Aherne, Daly - Willows Community School
Primo is a learning tool like no other. It invites children to explore programming in a
developmentally appropriate experience that is challenging and exciting
Brian Puerling, Catherine Cook Schools